The role of government regulation in mitigating the distributional impacts of climate shocks

Climate shocks, such as those caused by extreme weather events, are becoming increasingly ubiquitous. The degree of their impact hinges upon economic conditions: low-income countries are at the greatest risk and bear disproportional costs of climate change while being least prepared to handle risks. Although such differences in impact are well understood at the international level, more research is needed to understand and address the differences in impact within localised contexts: state, district, and community levels. Recent research has revealed promising, scalable interventions that can stabilise the long-term impact of weather fluctuations. Using these findings as inputs, I intend to examine dynamic, local environmental inequality and yield economic policy insights for levelling the playing field of climate vulnerability. * Specifically, I am interested in examining the role of government regulation in mitigating the distributional impacts of climate shocks. Government action influences climate vulnerability at two levels: Ex ante, government policies influence the sensitivity of affected populations and, ex post, their coping and adaptive capacity. Long-term weather forecasting is technology-intensive public good that can directly reduce weather risk. Such public good provisioning is especially pertinent to poor populations in developing countries where insurance markets are either non-existent or barely functional. In India, Odisha is recognised for its sophisticated disaster alert and evacuation systems. However, whether short-term disaster management policies aimed at immediate rescue and relief meaningfully counter distributional impacts remains a largely unexplored question in this context and generally. * In the case of Odisha, a sufficient history of cyclones permits the use of regional climate modelling, which builds regional temperature and precipitation differentiation into global Integrated Assessment Models (IAMs). Additionally, I intend to combine block-level census data containing income and demographic variables with geographic microdata on risk and exposure. I will use the Demographic and Health Survey (DHS) datasets available at the state level and the National Sample Survey datasets to construct a spatial panel model using relevant medium-term social and economic outcomes. In addition, I would conduct fieldwork and primary data collection with affected communities to fill gaps in data and knowledge. * I aim to answer two broad questions: whether existing mitigatory policies automatically address local distributional impacts, and to what effect do policymakers take such impacts into account while designing future policies? This research will potentially yield environmental policy inputs for mitigating the unequal climate burden faced by economically vulnerable groups dwelling in environmentally vulnerable regions.